2012 STFC Consolidated Grant Supplement

This is a supplementary grant for consumables in support of consolidated grant reference ST/K001361/1 . The funding will be used to support the operating costs of the high energy physics group as they participate in the running of the ATLAS and LHCb experiments at the Large Hadron Collider and in the R&D to upgrade those experiments for the future programme. The work is exploring the fundamental constituents of matter and their interactions and aims to build on the success in finding the Higgs boson by exploring further the physics of the TeV energy range.

Potential impact
The results will be widely disseminated to schools and the community more widely via our outreach programme. The high level of public interest in this research leads to more students studying science at school and University, thereby benefits the UK economy by raising skill levels and capability. We will use apparatus specially developed for outreach work including our spark and cloud chambers. We will also pursue our CROCS project, which is teaching school students how to construct cosmic ray detectors, in order to develop their hardware skills and ultimately make measurements of cosmic ray showers.

Industry will benefit from developments in sensors, fast electronics and advanced computing techniques deployed in our work. We will continue to collaborate with the Radiology Department at Addenbrookes Hospital to improve outcomes from radiotherapy for cancer patients in our VoxTox and Accel-RT projects. We will seek to further expand our work in this area with new joint proposals.